Diagnostic Brain Imaging Using Room Temperature Quantum Technology Sensors

Magnetoencephalography(MEG) is a way of imaging the brain that is non-invasive, safe and most often conducted on an out-patient basis. Although mainly used today for research and for pre-surgical imaging, there is a growing interest in MEG as a diagnostic tool for Mental Health issues which are an increasing concern both in terms of numbers of people affected and in the need for earlier diagnosis. Today's MEG devices are bulky, expensive, difficult to manufacture devices which limits their availability - there are approx 10 in specialist centres in the UK. Unitive Design & Analysis together with the University of Nottingham are conducting a feasibility study into the viability of introducing a newly designed MEG device based on Quantum Technology which would be smaller, simpler, more flexible, cheaper to manufacture, and could radically increase the number of imaging facilities at point-of-care locations across the country, giving significantly more access points for patients (children and adults) and providing additional material for research to aid potential earlier diagnosis.